Defining the extent of unrecognised brain injuries and neurocognitive sequelae in adult falciparum malaria

Falciparum malaria is the leading parasitic cause of death globally, resulting in 608,000 fatalities in 2022. Cerebral malaria (CM), where the infection affects the brain and causes unrousable coma, is responsible for most malaria deaths and occurs mainly in African children. Malaria is increasing globally following climate change and breakdown in endemic country control efforts, causing malaria transmission to re-emerge or spread to new areas.
At least 30% paediatric survivors of CM have neurocognitive deficits, causing significant ongoing functional impairment. The disease is under-studied in adults, where it occurs in different geographical areas with seasonal or irregular malaria transmission, such as India. Well-designed cohorts with serial follow-up assessments are currently lacking in adult CM.
Our ongoing research programme in India identified a specific pattern of MRI brain changes in adult CM, and we reported that mild to severe changes also occur in malaria without clinically recognised brain involvement (severe infection without a diagnosis of CM and uncomplicated malaria). The long-term functional consequences of these changes shown for the first time in India are unknown. Our recent UCLH CM case series showed similar MRI findings and demonstrated long-lasting neurocognitive impairment post-discharge.
Here, we propose to investigate the occurrence, frequency, and amplitude of focal and global brain changes in adult patients with falciparum malaria admitted at two joint hospitals in Rourkela, India, and assess their evolution over time using high-resolution MRI (3 Tesla). We will combine this approach with stringent serial and targeted psychometric tests to reveal associations between specific brain changes and neurocognitive deficits. In parallel, we will evaluate the predictive value of retinopathies, EEG, and relevant biomarkers candidates on admission to identify individuals at risk of developing neurocognitive sequelae.
We anticipate that the results generated by our project will fill critical knowledge gaps on the effects of falciparum malaria in adults and inform the design of new tools for their diagnostic and prognostication, ultimately supporting management and targeted neurorehabilitation efforts globally.